Performance optimisation of passenger aircraft coupling aerodynamics with aerostructures based on adjoint approach

Performance optimisation of passenger aircraft coupling aerodynamics with aerostructures based on adjoint approach